Development of a Fully Digital, Consumer-Safe, Environmentally Conscious, Contactless Receipt Management System

My-Digital is a UK-based SME targeting the sustainable payment innovation market. My-Digital's COVID-19 safe NFC and Bluetooth contactless digital receipt management solution offers a safer, easier, and environmentally conscious way for retailers to generate receipts for customers, removing the need for paper receipts. My-Digital was founded by Sujay Gupta, Paul George, Goutham Shrikrishna and Siva Prasanna. The team has extensive experience in creating and managing start-ups and IT solutions. We predict a year-five post-project revenue of £7.3M for My-Digital.